Novel laminate materials for interactive displays

No existing technical solution is capable of meeting the Windows 8 specification for interactive displays with a diagonal size exceeding 40”. Alterix has developed a new algorithm for running fast and highly sensitive touch measurements. The inherently low cost of the solution make it possible to integrate multi-touch functionality into medium and large scale displays with up to 85” diagonal sizes for high volume markets. It is of strategic importance for us to develop cheap manufacturing methods for large touch display overlays and to provide new ways of integrating our proprietary electronics with the physical sensor grid structure. With this in view we aim to develop novel approaches based on using ultrafine nearly invisible metallic wire grids. Our new design will help to replace the indium material in touch display overlays and will make it cheaper to recycle this new product at the end of its life cycle.